Flexible Illuminated EL Coatings and Micro Manufacturing Cells to Apply Them

Electroluminescent (EL) coatings are an incredible new adaptation of the technology behind traditional EL backlights made my screen-printing.

They are, literally, a paint that lights up at the flick of a switch, a paint, that like other paints, can be applied onto almost any 2D or 3D surface. From bicycle frames to fireman's or cycle helmets, car interior trim or exterior bodywork, vehicle wraps, clothing, air ambulances to emergency illuminated walkways, EL coatings can do it all.

So far, Bandgap have applied these coatings on a wide range of projects, some highlights being a Nissan Formula E race car, as a vinyl wrap on an Airbus A350-1000, on private jet interior parts and even film/tv costumes.

As the coatings have, up until now, only been hand-applied by spray gun, applications have been limited to high-end, one-off or small batch manufacturing.Bandgap intend to develop the next generation of electroluminescent coatings and bring about mass adoption across the health and safety/PPE, cycling safety, advertising/branding, aviation, automotive and motorsport industries. Existing EL materials (screen printed or sprayed) are by majority inflexible and crack or tear if stretched. While our EL existing EL coatings are more flexible than traditional EL and can already be applied to vinyl to make illuminated decals just a few hundred microns thin, by using new dispersion technologies and the most state-of-the-art binder resins we will be reinventing what is possible with EL.

Currently, most electronics manufacturing is done in huge factories, highly interdependent, fragile supply chains and often set up to manufacture very specific products, with enormous cost to retool to produce something else.

A new approach that companies like Bandgap are pioneering is to use micro manufacturing cells which are self-contained, modular, parametric (easily scaled up or down to requirements) and can be deployed quickly and cheaply. This (industry 4.0) approach, with direct application of materials by a machine, will allow mass-customisation i.e. where products can be coated at scale, but every individual one could be different.